Crowding Alert Technology

Crowding Alerts Technology (CAT) will conduct industrial research into using AI to update train crowding predictions in response to on-the-day events, delays, and disruption. Ultimately, it will help passengers make better informed choices about their travel.

The vision is of a service which forewarns passengers of unusual crowding spikes through both pull portals (e.g., websites and on-platform signage) and push portals (direct notifications e.g., WhatsApp). There is an opportunity to spread passengers away from the busiest services through personalised notifications which intercept them before they set off for the station.